The RAPTURE E-Bike

This project shall launch CrownCruiser Motors Ltd as a large scale ebike manufacturer. With the support of this grant, CrownCruiser has a **financial plan** that will establish them and **provide prolonged success**.

We teamed up with PES Performance Ltd in 2019 to design a bike, the Rapture, that is a desirable alternative to motorised transport. **The Rapture turns heads**, its styling fits a modern futuristic city that has said goodbye to dirty congestion. Beneath its looks it is also a highly functional, **technologically advanced vehicle**. We have ignored the traditional double-diamond frame design and adopted a carbon-fibre monocoque with ample spacing for a large battery and numerous technological conveniences.

As well as the Rapture, we have also designed a Swap and Go battery station. We plan on locating stations around cities so that users can return to **maximum charge in 12 seconds**.

With help from the Sheffield City Region Local Enterprise Partnership we want to set up an **Operations and Assembly Centre in Sheffield** to build, promote and sell the Rapture. This grant will allow us to commission the site and employ and train four technicians.

We have a carbon fibre lay up facility under construction in Nigeria that shall produce the Rapture frames and ship them to Sheffield. This will differentiate our business from **the rest of the market that rely heavily on China**. This project will support **UK manufacturing and innovation in the composite vehicle market**. PES Performance Ltd shall complete the design of the Rapture and continue to support CrownCruiser as we innovate. We shall use a UK manufacturer to produce the tooling, the first three prototype bikes and train staff in UK. This project shall lay the foundations that will allow us to develop the CrownCruiser brand globally from our UK operations centre in Sheffield. In the medium term, our UK manufacturing partner will support to train staff in Nigeria. This will support our longer term plans, to strengthen trade between the UK and Nigeria and provide a **low cost development route for our UK partner companies** that is outside China.